Advanced quantum networks

As quantum technologies mature, Quantum networks are needed to interconnect these quantum technologies. Quantum networking is an exceptionally strong area of research in Bristol and here has been work done at all TRL levels.

This project will focus on improving quantum networking technology through simulations and experiments. Increasing the number of users, studying networking architectures and topologies, integrating different types of devices into what is currently just a quantum communication network and implementing a variety of protocols on the network will all be aims of the project.

The project will build upon the recent results of DOI: 10.1126/sciadv.aba0959, https://doi.org/10.1364/QUANTUM.2024.QTh3A.43, and https://doi.org/10.1140/epjqt/s40507-023-00187-w. We will continue the development of the entanglement distribution network by improving the heralding efficiency and brightness of the entangled photon pair source used through engineering better phase matching conditions and spatial mode overlap between the signal idler and pump modes in the nonlinear optical media.

The project will explore the scalability of the network by reducing the amount and complexity of multiplexing, polarisation compensation and switching resources needed. While being able to dristibute entanglement to the needed end users. We will further explore the limitations on the architecture of the network given the functional constraints imposed by the edge users. For example, given that entanglement is a fundamental resource needed by most quantum technologies, would it better to produce the entanglement at each network edge or distribute it as a central network resource?

The project is closely related to the EPSRC Quantum Communications Hub [EP/T001011/1], The Integrated Quantum Networks Hub [EP/Z533208/1], the Towards the quantum internet project [EP/X039439/1] and other related projects.